Integrally Moulded Low Profile Fastening Forms

The increasing need for fuel efficiency in vehicles has led to extensive Research & Development into the reduction of assembly weight by using high performance materials with contemporary construction techniques. Rotite requires TSB funding to research the possibility of utilising integrally moulded low profile fastening forms to preclude traditional metallic
fasteners. Rotite Technologies Ltd has developed a novel mechanical connection and coupling technology based upon a low-profile, helicoidal dovetail. This means that two surfaces dovetail together and can be rotated against one another until the required tightness is achieved. The connection is high strength and allows transfer of very high axial loads with a
minimal axial translation.